WIDAGATE: Wireless Data Acquisition in Gas Turbine Engine Testing

This collaborative R&D project aims to develop capability required for deploying large-scale wireless sensor networks for data gathering during gas turbine engine testing. Currently, engine testing, requiring measurements of thousands of spatio-temporal parameter values, uses wired sensors connected via a cabling harness to remote condition-monitoring units. Such data acquisition requires many kilometers of wiring, involves long and expensive setup and instrumentation times and hinders efficient time-to-market. We aim to mitigate the challenges of deploying wireless sensors for data gathering in the harsh, dynamic and inaccessible environment of gas turbines involving high-speed rotations, rapid airflows, high temperatures and large amplitude vibrations.